Measurements of neutrino-induced Hyperon production in the SBND

The SBND is the next generation of the liquid argon time projection chamber experiment and part of the short-baseline neutrino programme at Fermilab. It will start taking data in 2024, and due to the proximity to the source of the neutrino beam, it will detect the highest so far number of neutrino interactions. That will allow for the first precision measurements of the rare processes, e.g. the quasi-elastic Cabbibo suppressed processes with a production of a hyperon (????) instead of the nucleon in the final state. The students will work on selecting the signal events with such processes while removing other types of interactions that could mimic such processes. The SBND is a surface detector, and the analysis will require an algorithm optimisation to reject the cosmic muon background.

The student will also support the commissioning and data-taking efforts. They will become a subsystem expert during their LTA at Fermilab and continue when they return to Lancaster.